Learning for professional judgement amongst pre-service and early career teachers: a qualitative study

The central aim of this study is to investigate the nature of learning that supports professional judgement among pre-service and early career teachers (ECT) and to critically examine the
assumptions made about such learning in the relevant policy documents. The outcomes are likely to have key policy implications.